Manipulation in Multi-Agent Reward Learning Scenarios

The main aim of this project is to address open problems in multi-agent settings with humans acting alongside AI agents who must learn their goals by interacting with these humans. We have already identified and defined a novel problem for the safety of learning agents in these settings, i.e., the problem that agents may often have incentives to influence one another's learning process by manipulating humans. We have also suggested a method to ameliorate this particular problem.
The key research objectives/research questions are: (i) to formally define, and further categorize, manipulation in this setting; and (ii) to identify methods of reducing manipulation. To achieve these objectives I will conduct theoretical research and computational experiments when beneficial.

The expected novel contributions are: (i) a survey of reward learning and the alignment problem; (ii) a generalisation of current reward learning formalisms (focused on generalising overly-strong assumptions about the human-in-the-loop); (iii) the formal problem statement of manipulation; (iv) a further categorization of manipulation amongst several dimensions (e.g. whether the target is aware that she is being manipulated); (v) identifying solutions to the problem of manipulation (so far one main approach has been investigated); and (vi) identifying further methods to reduce manipulation in this setting.

This PhD is relevant to the following EPSRC research area(s):
- Artificial intelligence technologies
- Human-computer interaction